Developing a Buildings and Energy Data Platform

"Igloo Energy is a new energy supplier that is breaking with incumbent business model where more energy sold equals bigger profits. Instead, we are focused on growing through providing energy services helping our customers reduce their energy consumption and profit from participating in the smart grid. While focusing on helping our consumers we are also tackling the energy trilemma, reducing costs and emissions and improving security of supply.

The intelligent use of data is key to achieving this. This project will prototype a self learning platform for gathering and processing data in order to support Igloo's business activities in energy efficiency, energy purchasing and demand response."